Queen's University Belfast and Park Hood (UK) Limited KTP 25_26 R1

To integrate and embed advanced BIM processes, AI, GIS, and generative design tools into landscape architectural design processes. This approach will improve efficiency and create market differentiation, positioning the firm as leaders in digital landscape design.